GCRF Development Award on Protection from Enduring and Overlapping Forms of Violence

This Development Award establishes the preliminary work for a Network on Protection from Enduring and Overlapping Forms of Violence. Humanitarian protection is often associated with particular situations of crisis. However, the vulnerability of specific individuals and groups is also rooted in enduring and multiple forms of conflict and violence. The Protection Network therefore starts with the recognition that there is a need to broaden our conceptual and empirical understanding of protection. In doing so, it examines the challenges of protecting vulnerable people from the perspective of those in need of protection rather than formal organisations, frameworks and norms. The proposed Protection Network is a partnership between the University of Edinburgh, Open University of Sri Lanka, Law and Society Trust, USIU-Africa, Aalborg University and the University of East Anglia and will extend out to include other researchers and practitioners interested in the complex protection needs of vulnerable populations.

Conceptualising protection from the bottom up allows us to appreciate the multiple forms that protection needs take, as they are embedded in social, economic and political contexts. Focusing on people rather than events or normative frames means we can see crisis as non-exceptional, and break with the divide between prevention and response. Doing so also helps us move beyond the silos that have shaped humanitarian interventions, to learn across distinct research and policy domains and to support new communities of practice. It allows us to understand the multiple ways in which people seek to protect themselves from violence - which may, for example, relate to livelihoods as much as legal entitlements - whilst acknowledging that these practices might themselves be contradictory, counter-productive and exclusionary. Either way, starting with on the ground protection needs and practices is essential if we are to begin to find solutions to affirming protective rights and to develop interventions that are both more responsive and more effective.

Kenya and Sri Lanka will act as central hubs for the Protection Network as they are sites of enduring crisis in their own right and because they are regional access points for South and Southeast Asia and East Africa. The two separate hubs will also create opportunities for new forms of South to South collaboration and learning. Both countries are marked by prolonged forms of state and non-state violence, natural disasters and displacement. At the same time, both countries have vibrant humanitarian and human rights communities and have been the site of diverse forms of international intervention.

The Protection Network will produce holistic and actionable knowledge that will be fed into more established forms of expertise. By establishing a research agenda that is rooted in lived realities rather than policy categories, the Network will bridge areas including human rights, humanitarianism and international development, forced migration studies, security and gender studies.

This Development Project advances the objectives of the Protection Network by consulting with stakeholder and beneficiary communities, beginning a multi-sector and multi-disciplinary conversation about the meaning of protection and the scope of protection activities in Kenya and Sri Lanka and creating opportunities for sustained conversation on these topics among the Network project team.

Potential impact
The Development Project will produce baseline empirical information and wider resources related to protection risks and activities in Kenya and Sri Lanka, as well as forge and strengthen practitioner and academic relationships. The information produced under the Development Project will inform subsequent work of the Protection Network but can also be used by local organisations in both Kenya and Sri Lanka as part of strategy building, case work, advocacy and attempts at redress and accountability.

The leadership team has long experience in collaboration with humanitarian and human rights practitioners, as well as grassroots social justice and community-based organisations. The Development Project will also be advised by the wider advisory board for the proposed Protection Network, made up of researchers and practitioners, who will advise on agenda setting, ethics, research collaboration, impact activities, and funding calls. Confirmed names currently include: Peter Kiama (Independent Medico-Legal Unit), Keith Krause (Small Arms Survey and Centre on Conflict, Development and Peacebuilding), Elna Sondergard (Senior Legal Advisor, Dignity), Jonathan Spencer (University of Edinburgh), Cathrine Brun (Oxford Brookes), Themba Lewis (Secretary General, Asia-Pacific Refugee Rights Network), and James Beale, Director of Institutional Funding, Plan International).

The development project's activities will include:

Capacity-development and building equitable research relationships

The Protection Network will build research, knowledge exchange and impact capacity and amplify voices of project participants, as researchers, scholars and activists. It will also build an information-sharing network within and across our national hubs of Kenya and Sri Lanka, with the goal of forging lasting relationships between project participants and establishing a sustainable community which will continue through and beyond any Protection Network funding. The Development project will begin work on these goals by:

1. Strengthening relationships between the core project team and creating opportunities for sustained conversation about the goals and methods of the Protection Network.

2. Consulting with a wide range of participants, including NGOs, international organisations, government agencies (where appropriate) and community based organisations, to ensure our ideas and goals match local priorities. Where appropriate these workshops will be complemented with one on one meetings with organisations, community groups, and individuals, in order to help build trust and to tailor information.

3. Developing mentoring relationships between workshop participants.

Information and resources

We will produce evidence and understanding about local protection practices, including the nature of threats and vulnerabilities and the ways in which people seek to reduce or respond to these threats. The goal is to generate an integrated understanding of protection needs and capacities, cutting across knowledge silos, which can inform local, national and international policies and practices. This information will be used to inform the development of the Protection Network.

We will also create short, concise and clearly written working papers, aimed at actors in the national and international NGO sectors, states and international organisations, who have been identified through the development project activities. The working papers will summarise the findings of the Development Project and make initial recommendations for future work on the protection needs of vulnerable peoples. The working papers will be distributed through the Protection Network established through initial participatory workshops and via social media (twitter and Whatsapp), and summaries translated into Sinhala, Swahili and Tamil.